Market Co-movements, Discontinuities and Financial Distress

It is well know that equity and other asset prices can be very volatile and display large and frequent jumps on occasion. Traditional continuous path (Brownian motion) based models of assets prices cannot capture these jumps. In recent years, as more high frequency data (e.g. trade-by-trade, quote-by-quote, one or five seconds) have become available, researchers have developed techniques to reliably disentangle and model the continuous and jump components of this volatility. High frequency data (HFD) permits the calculation of the so called realised measures of volatility which are widely adopted owing to their desirable stylised facts. For instance, Andersen et al. (2000) demonstrated the superiority of high frequency based measures in modelling and forecasting volatility relative to GARCH and Stochastic volatility models. It is important to correctly identify the continuous and jump components of the volatility of asset prices; A tSahalia (2004) outlined the implication of jumps on derivative pricing, portfolio allocation and risk management. Andersen et al. (2007) and Corsi et al. (2010) reported substantial out-of-sample forecasts gains when jumps are included as independent variables. Bollerslev et al. (2016) proposed a method for estimating the systematic risk using only the continuous and jump returns. They found that systematic risk arising from the discontinuous returns is always higher, and the risk-premia from the discontinuous beta is always positive. Jumps can also serve as a primary signal for identifying financial distress. But jumps are hard to identify to a number of factors such as intra-day periodicity, the frequency of zero returns, and microstructure noise. The aim then is to develop robust univariate and multivariate detection methods that are capable of capturing both the continuous and jumps co-movements across different asset classes.